Development of a Highly Localised, Real Time Pollution Monitoring Service for Urban and Sub-Urban Environments

"Synaptiv AI is a data analytics platform provider, focused on generating value from connected car data. This rich dataset is supplied by the array of sensors embedded within current-generation and next-generation vehicles. Through the application of advanced data science techniques, Synaptiv transforms car data into unique and actionable insights, helping clients reduce costs; develop a better understanding of their customers; and launch entirely new services into the marketplace.

The management and improvement of air quality is of paramount importance to governments across the World. According to the World Health Organisation, air pollution contributes towards up to 3.7 million deaths per annum. Furthermore, there is a growing commercial demand for high quality, real time data linked to pollution levels. Its relevance towards multiple applications including travel, health, wellness and smart infrastructure makes this data extremely valuable.

Current pollution monitoring technologies are expensive, requiring significant operation and maintenance costs. Their limited number also means that the data generated is often inaccurate and highly fragmented. This project will assess the technical feasibility of a highly localised, real time pollution monitoring technology for urban and suburban environments. This will be achieved by leveraging the Air Quality Sensor (AQS) embedded within the vehicles that are travelling on the road today. Data will be collected via a telematics dongle, installed within the a vehicle, and streamed over a network to a cloud platform for processing and presentation.

The availability of localised, accurate air quality data will deliver a significant impact upon environmental management and planning processes, as well as supporting R&D, policy making and public awareness in the field of air pollution."